Extremal structure in graphs

Graphs, or networks, are abstract mathematical objects ubiquitous in modern life, from social network Instagram, the London Underground transport network, neural networks in artificial intelligence, to disease networks used to model epidemics. Beneath them all are a common object: a graph — a collection of points (vertices) some of which are joined by lines (edges) — for example, each point represents a station and if there is a train line between them, we draw a line. To decide whether it is possible to visit every station exactly once and return to the starting station, the underlying graph captures all the information that is needed, and what we seek is a structure inside the graph called a Hamilton cycle. Mathematical tools from the combinatorial field of graph theory — the study of networks — can now be brought to bear.
Efficient algorithms for problems such as these are of particular importance: Google's PageRank algorithm used by its search engine assigns scores to webpages by analysing the underlying graph; while ChatGPT's brain is a knowledge graph capturing the relationships between a huge quantity of data points. Many graph theoretic problems are NP-complete, meaning that it is unlikely a fast algorithm — in relation to the size of the network — exists. Hence, for the huge networks that are employed today, it is of great interest to obtain sufficient conditions that guarantee a particular property and to understand the worst-case — or extremal — behaviour of graphs. This is the realm of extremal graph theory.
Mathematicians have been studying graphs and related combinatorial objects for centuries. This study has led to numerous applications of which I only offer a glimpse above. Much of this research has been driven by the pursuit of understanding the most fundamental properties of graphs and their structure.
My proposed research has two ambitious strands, each investigating different fundamental properties of graphs related to structures within them. The first strand addresses counting structures in graphs and related objects and the extremal problem of maximising or minimising this count. This question is at the very heart of extremal combinatorics and has driven several of the key developments in the field such as flag algebras and the use of computers to produce mathematical proofs. I will investigate new and old problems of this type, focusing on the intriguing connections between seemingly unrelated problems that have been hinted at in previous work.
The second strand is about graph decomposition which is the problem of partitioning a graph into given structures, such as Hamilton cycles. Whether this can be achieved is an old problem going all the way back to Euler in the 1700s, while today decompositions have applications in the design of statistical experiments. I will address some of the unsolved theoretical questions concerning decomposition, building upon my previous advances in this area.